Planes, Trains (and Automobiles!)

Planes, Trains (and Automobiles!), aka PTA is an innovative data-driven software solution led by two leading UK micro-SMEs, Emu Analytics and Plane Finder, and including as a third partner, Ferrovial (a major shareholder in several UK airports including Heathrow, Aberdeen, Glasgow and Southampton).

The solution is designed to use data to analyse and predict delays across rail and air transport, to aid airports in safely and confidently managing passenger journeys to and from the airport, specifically by rail (the most sustainable means of reaching the airport) and using real-time location data from both aircraft and trains to better provide guidance and strategy that reduces the potential for passenger congestion, bottlenecks and dwells times at railways stations and airports.

This capability will help airports adhere to recent Government guidance on managing multi-modal passenger journeys post COVID-19, and help restore passenger confidence in two transport sectors that have faced significant impact from the pandemic and lockdown, namely rail and commercial aviation.

The project's three objectives are:

* To enable Airport operators to more safely manage passengers who arrive / leave by rail in a post COVID-19 environment
* To encourage passenger confidence and uptake of the most sustainable means to travel to the airport (rail)
* To promote passenger confidence in the resumption of train and air travel, aiding two heavily COVID-19 impacted economic sectors.

Only the two SMEs are seeking Innovate UK funding, as Ferrovial will cover all its costs of involvement itself, and will work with the project in aiding and implementing a trial of the solution within its airports.

Emu Analytics is a leading provider of innovative real-time data analytics and visualisation software, providing its services to many large infrastructure, transport and smart city operators, whilst Plane Finder is one of the world's leading providers of real-time aircraft movement and position data, with multiple airlines and over 1 million monthly active users following aircraft movements on its mobile apps and website.